Innox IV

Innox Limited is a company providing cutting edge monitoring services in the micro biology sector. Remote monitoring sensors provide early warning to the presence of bacteria in water supplies in a cheap and efficient manner. Warnings are sent back to a central location for action and reporting.